Queen's University Belfast and Colloide Engineering Systems Limited

To develop a cost efficient Moving Bed Bioreactor for the biological treatment of wastewater to allow entry to cost conscious markets.